Must

We are looking for a talented and experienced hybrid mobile app developer (minimum 5 years experience) who has a passion for innovation, to join our team on a 3 month contract. You will be providing guidance, advice and technical leadership on a senior level to launch the re-build of our existing iOS app. Your superior technical skills will contribute to the future of the company and to the success of Must.The successful candidate will have extensive previous experience working with PhoneGap or Ionic. The successful candidate will also have experience in the build and deployment of a medium to large scale application capable of horizontal scaling.Candidates must already have the right to work in the UK without sponsorship.